Temperature Dependency of Platinum based Hydrogen and Natural Gas Sensor

This project is to support the enhancement of a fast, accurate and low cost sensor for compositional analysis of H2 and Natural Gas blends. The sensor has been developed for Hydrogen, Natural Gas and Biomethane applications (or blends of any of the above) and can be utilised for compositional analysis and gas properties (such as CV and Wobbe).

The core sensor technology consists of an interdigitated electrode on a chip coated with a platinum nanocomposite layer that interacts with the gas. Also included is precise temperature and pressure monitoring so that the data can be corrected for these parameters. The existing product has been designed to operate across a relatively narrow temperature and pressure range, consistent with Best Available Technologies such as Gas Chromatography.

This project is to expand the operational temperature range of the product to -40C to + 70C so that it can be more widely and cost effectively deployed on a global scale without the need for ancillary heating/cooling and the associated complication, cost and environmental impact of doing so.